Covariate adjustment in cluster randomised trials with binar y outcomes focussing on relative risks and risk difference

Whilst relative risks and risk differences are relatively straight forward to calculate without adjustment for any covariates, in practice covariate adjustment is often warranted either because of chance imbalance or to improve precision of the treatment effect.
Covariate adjustment in cluster randomised trials: There are a number of reasons why covariate adjustment is likely to be important in cluster randomised trials (CRTs). Firstly, in CRTs randomisation is at the level of the cluster, and individuals might be recruited after randomisation, meaning there can be important risks of "selection bias" (known as recruitment or identification biases) [Eldridge 2008].
What the studentship will encompass
Objective: To establish a methodological framework for covariate adjustment in cluster randomised trials when estimating relative risks and risk differences
Plans for project:
1. Review of the literature and case study
a. Review of reporting and analytical approaches for covariate adjustment in CRTs for binary outcomes. This project will systematically review and document contemporary approaches to covariate adjustment in CRTs when reporting binary outcomes- considering how covariates are selected for inclusion; whether they are adjusted for at the level of the cluster or individual; as well as analytical approaches. This will inform WPs 1 and 2.